Dynamic Wind-Responsive Barrier System for Railway Contaminant Control

The **Dynamic Wind**-Responsive Barrier System for Railway Contaminant Control project is designed to develop a cutting-edge system aimed at mitigating the impact of wind-blown contaminants on railway operations. This initiative emphasises the creation of adaptive barriers that respond to real-time meteorological data and wind forecasts, thereby enhancing track safety and operational efficiency.

This innovative solution incorporates advanced technologies, including sensor networks, predictive wind modeling, and automated barrier controls. These barriers are designed to dynamically adjust to changing wind conditions, effectively redirecting contaminants such as sand, debris, and vegetation away from the tracks.

The design of the system provides substantial advantages, including a reduction in maintenance requirements, decreased service interruptions, and improved passenger safety. By automating barrier adjustments utilising real-time data, the project aims to optimise wind deflection and manage contaminant control effectively. Additionally, the barriers may incorporate natural elements, such as vegetation, to enhance environmental integration and promote sustainability.

The initial phase of the project will involve a three-month feasibility study aimed at evaluating both the technical and commercial viability of the system. This phase will encompass comprehensive research, prototype development, and field testing to assess the system's effectiveness in real-world conditions.

The innovative approach of **dynamic adaptation** to wind conditions distinguishes it from existing solutions. By proactively preventing contaminants from reaching the tracks, it minimises the necessity for reactive maintenance and significantly enhances the reliability of railway infrastructure.

Ultimately, the project is designed to provide a comprehensive, efficient, and sustainable solution that effectively addresses the challenges posed by wind-blown contaminants. This initiative is expected to yield significant benefits for railway operators, passengers, and the environment.